Engine Overspeed Protection Device to Prevent Engine Overspeed during Engine Start Procedure on Certain Types of Helicopter.

The project will examine the patentability,potential market and estimated manufacturing costs
of an innovative system device that can be installed on certain types of piston engined
helicopters and prevent an engine overspeed during the start procedure.The system device is
not available at present and will prevent an engine overspeed which results in an expensive
maintenance procedure at best,and at worst, early and unexpected engine failure with
potentially catastrophic consequences for the helicopter and it's occupants.